MRC Centre for Immune Regulation

The immune system plays a vital role in protection against infectious disease caused by a range of micro-organisisms including viruses and bacteria. These responses are normally tightly regulated but when they run out of control they can also cause damage that leads to disease. These diseases include arthritis and inflammatory damage in the liver, kidneys and blood vessels which are a major contributor to the causes of ill health. It is therefore very important to understand how the immune response is regulated and controlled and what happens when this goes wrong. The MRC Centre brings together a series of internationally recognised research groups investigating different aspects of immune system control. These groups study basic mechanisms and apply this knowledge to selected diseases with the aim of identifying improved methods of treatment.

Technical abstract
The mission of the Centre is to gain a better understanding of the regulation of the immune response with a view to developing strategies to augment beneficial responses and limit harmful responses leading to disease. The distinctive feature of research in the Centre, that unifies its component programmes, is its focus on microenvironmental factors controlling lymphocyte responses. Elucidation of these basic mechanisms is targeted to selected diseases with a particular focus on immune factors in auto-immune and inflammatory disease in joints, liver and kidney, and on chronic bacterial and viral infections in man. This is achieved by incorporation into the Centre of groups working on basic mechanisms alongside those investigating disease specific processes. In support of its mission, the Centre has the key aims of providing a well found research environment with state of the art technologies and a training environment in which young scientists and clinicians can gain experience in a wide range of cellular, molecular and in-vivo techniques in immunology. Existing strengths in the Centre focus on four areas of activity, mechanisms in lymphocyte development; induction and regulation of immunity in secondary lymphoid tissues; mechanisms in chronic inflammation; and cellular immunity to viral infection and tumours. To complement these, 3 new initiatives will be developed to add expertise in chemokine biology to the Centre s basic science programmes, to develop the capacity of the Centre to study the impact of ageing on the immune response and to develop the translation of Centre discoveries to therapeutic benefit.